Advancing Understanding in News Information, Political Knowledge and Media Systems Research

For democracies to work two fundamental prerequisites are that their publics must be able to hold those in power accountable and that their electorates cast informed votes. While the exact meaning of concepts like "accountability" and an "informed vote" is contested, what is not in dispute is that they depend on individuals having certain levels of knowledge about, and engagement with, the political world, such as knowledge of who their representatives are and what they have done, which is in turn more likely if someone pays attention to the political environment.

For the vast majority of people the level of knowledge they have about politics is acquired indirectly, through exposure to media coverage of the political world, rather than directly. Most people do not get to meet their representatives, let alone ask them about their actions. Thus researchers have long been interested in both the supply of political information from media--how much, its focus and tone, hard news vs. soft news, the supply from television vs. newspapers--and its effects on individuals--does media coverage of politics serve to educate and engage them or have the opposite effects? Does it increase extant knowledge gaps among the public or close them? And scholars of comparative politics ask the additional questions of whether different media systems across countries, such as a partisan or non-partisan press, or, on television, a strong public service broadcasting tradition versus a plethora of commercial, entertainment-oriented channels makes a difference. The answers to such questions tell us a great deal about the health of a democracy.

However, previous research has come up with a variety of conflicting answers. Why? There are several possible reasons, but among the most likely is that researchers do not always use the most appropriate methods to examine media effects (e.g., often looking at people's media habits but not at the actual content of the coverage they expose themselves to) and that they are not always comparing like with like, i.e., media effects in one country may differ from those in another for very good reason.

In this project we use three publicly available secondary survey data sets--the 2009 European Election Study, 2006, 2008, and 2010 European Social Survey, and 2005-2010 British Election Study Panel--to examine 1) the substantive issue of the relationship between media coverage and political knowledge and engagement, and 2) four different methods to gauge media effects. Our focus is on the traditional media of television news and newspapers; while social media have a role to play their influence is still dwarfed by traditional media. We will link media content data that we have or that are available to each of these surveys in order to estimate the amount of exposure to political information, its subject matter, tone etc. and the consequences for political attitudes and behaviour. These data sets are cross-national, allowing us to examine the interaction of different media systems, characteristics of media content, and individuals.

Our project will show the potential of secondary data for answering fundamental questions about European democracies and the effects of media, particularly timely in an era that spans the worst financial crisis since the Great Depression of the 1930s when there are questions about people's continuing faith in democracy, and when the role of media in contemporary society is under scrutiny through bodies such as the Leveson Inquiry; while also answering the important practical questions of how to apply different methods of estimating media effects, when they are appropriate, the kinds of relationships they uncover, and when and why their findings conflict.

Potential impact
By linking cross-national media content, political and media systems we are able to understand how both institutions and the information they produce for citizens, influences individual behaviour and thus how changes to institutions and information may affect behaviour. As the media is understood to be a major influence on individual behaviour, this global framework allows us to address the ESRC's strategic priority of influencing behaviour and informing interventions. Based on the research outputs, the proposed secondary data analysis project will produce a set of recommendations on regulatory policy and journalistic practice that will inform debate at EU and national government levels about the roles of public funding, campaign regulation and competition in producing quality information and engaging citizens. In light of ongoing discussions regarding media (e.g. Leveson inquiry), the use of secondary data will allow us to quickly identify and deliver policy recommendations. Beyond regulatory policy recommendation, understanding information and behaviour in context has broad implications for policy prescriptions about behavioural change.

1. Potential Policy and Societal Impact
- Globalisation and economic integration mean that policy makers, commercial and third sector organisations are interested in cross-national comparisons, and even cross-cultural comparisons within a single country. The research findings will contribute towards evidenced based policy making in the area of media regulation. The findings will give clear indications of funding models and the impact of market competition on the production of electorally relevant information. Public broadcasters in particular are interested in fulfilling the remit of informing citizens and can base policy recommendations on the output regarding media systems and information. Furthermore, policy recommendations will emanate regarding engaging citizens in representative democracy that may be of interest to bodies such as the Leveson Inquiry in the UK. These recommendations may also include reforms to the electoral rules. An impact advisor (see Pathways to Impact) will ensure these policy impacts are optimised.

- The user community outside academe is large and diverse. It consists of all those institutions and individuals who have a professional interest in media, media regulation, elections and electoral processes. One segment of this extra-academic user group is centered around political parties: elected office holders, party officials, campaigners, and those working in research institutes and thinktanks connected to political parties. A slightly different group consists of those representing social groups and organised interests and who equally have a stake in the outcome of elections, and sometimes in providing their members with relevant information and advice (labour unions, employers organisations, churches, sundry cause groups, formal lobbyists, etc.). Another component consists of media organisations and journalists who provide audiences (the mass audience as well as more specialised and targeted audiences) with information on elections. Finally there is a plethora of firms (mainly, but not exclusively, SME's) that cater to the rest of the extra-academic user community (market research companies, media an campaign specialists, consultancy firms, etc.).

2. Research Area Impact
Another benefit of the research is to the UK Research Area: The visibility of the UK as a venue for research on matters pertaining to electoral behaviour, electoral representation, the role of the media, the emergence and transformation of party systems and democratization will be promoted. Furthermore, our international collaboration with partners in the US will help to ensure the impact extends beyond the UK. The US partners will be involved in the workshop where we will disseminate our